Next-Generation Photovoltaics: Module and panel design for Roll-to-Roll Printed Perovskite Cells

The project explores a critical barrier to the successful implementation of the perovskite solar close - module design and development. The project will explore how the next generation of printed solar cells can be taken from the printing of single layers to the integration of modules into functional panels. In particular it will consider aspects of module connection from series to parallel connection, minimising shading losses and bypass diodes to new grid based electrode concepts for linking packaged modules to the steel substrate itself to produce a functional product. Overcoming this challenge is essential for their wider adoption in sustainable energy, making it one of the top priorities in the field.
The project will have a special focus on taking the modules produced by the STRIPS project and solving the problems required to integrate them into a steel panel which include panel design and layout, electrical connection and adhesion.